Microbial Community Assembly and the Structure of Bacteria-Plasmid Interaction Networks

Antimicrobial resistance (AMR) can spread through microbial communities via parasites that jump between species, creating complex network of interactions. As such, controlling AMR will benefit from approaches developed for understanding ecological communities and social networks. The project will combine theory and laboratory techniques to do this.